Advancing Plant Health: Enhancing plant immunity to protect crops

Technical abstract
Plants have a sophisticated multi-layered immune system to protect themselves from attack by pathogens and pests. However pathogens and pests can evade detection by suppressing or manipulating host immunity thereby causing disease and yield losses. A major challenge in deploying new resistance in crop breeding (which is often based on single genes) is that this resistance can rapidly break down because pathogens and pests adapt to evade detection. Further traditional genetic screening followed by marker-assisted breeding to introduce desired phenotypes in elite or locally adapted cultivars is a lengthy process and may entail the inadvertent introduction of genetically linked undesirable traits making the approach economically challenging. Developments in genomic resources (including those maintained at the GR-NBRI) and technologies over the course of the PH ISP now offer new potential for enhancing plant immunity for agriculture. However the molecular mechanisms of how immune system components function and interact together to deliver a response remains unclear providing a barrier to exploitation. The crops that we grow in the future will need to consider the challenges caused by evolving pathogen and pest populations the need to reduce chemical inputs for pathogen and pest control and changing diets. Further as pathogens and pests continually adapt new strategies to protect against existing threats are required. Identifying new genetically encoded immune system components for deployment offers solutions to these problems that can be applied where previous strategies are no longer working or in new systems that were previously intractable (SO 1.1). Historically deployment of immune system components in crops has been limited to what is available from natural variation in related species and while this remains a powerful approach it is limited in scope. Optimising immune system components to tailor their response to pathogens and pests informed by an understanding of molecular mechanisms will allow us to explore the potential of induced genetic variation beyond that which occurs naturally (SO 1.2). Understanding of molecular mechanisms in different immune responses will also enable us to dissect their interaction and crosstalk with developmental and physiological processes. Understanding how different immune system components function in different contexts will offer genetic solutions to uncouple antagonistic effects of immune enhancement on yield (SO 1.3).